IRIS Digital Asset - Resource Request to create a FAIR data archive

This grant has been awarded to complete a set scope of work for IRIS. The work consists of software and services that facilitate Findable, Accessible, Interoperable, and Reusable (FAIR) scientific outputs: the design, development, testing, and prototype of a UK Square Kilometre Array (SKA) Regional Centre (SRC) data archive as part of the global SRC Network (SRCNet) that fulfils SKA Science Archive requirements using existing pathfinder/precursor data that provide real-world proxies for future SKA data products.